Mechanisms underpinning resilience to climate-mediated trophic mismatch

On our warming planet, spring is arriving earlier and predators are not keeping up with the timing of their prey – a phenomenon known to as “trophic mismatch”. Of concern is that as mismatch increases, species further up food chains will struggle for resources, causing population declines and disrupting ecosystems. While trophic mismatch has attracted attention for over two decades, there are surprisingly few cases where it has led to population declines. We propose that this lack of population consequence is because species higher up food chains benefit from two overlooked forms of resilience, which have been understudied due to researchers focussing on simplified food chains (i.e. one prey type) and isolated populations:
1. Diet switching: Most predators are dietary generalists, so if they are too late to benefit from one preferred resource, they may switch to another. This switching can buffer the impact of trophic mismatch on survival and reproduction.
2. Spatial buffering: Populations of predators distributed across a landscape may experience different amounts of mismatch. Poor reproductive performance due to mismatch in one location can be offset at large spatial scales by other populations being matched, or at a local scale by immigration of individuals from nearby matched locations.
We will use the blue tit, an insect-eating bird, that we study intensively across woodlands in Scotland, as a test case. Our data on daily insect abundance, nestling diets, and the number of young that fledge the nest, makes us uniquely well-placed to test if diet-switching can reduce the impact of trophic mismatch on breeding success. Nestbox cameras will collect new data on the food items fed to chicks, allowing us to test whether mismatch with key prey affects what is fed to the young or the feeding rate.
By collecting data across 44 woodland and 16 years, we have an ideal set-up to test whether spatial variation in mismatch presents opportunities for spatial buffering. We will assess whether habitat variation is an important driver of spatial buffering. For example, if blue tit populations are matched in birch woodlands but mismatched in oak woodlands in one year, and in the next year these patterns of match and mismatch are reversed, this would demonstrate the value of conserving diverse woodland types.
The millions of nest-record and bird-count observations collected nationally by British Trust for Ornithology volunteers, allows us to test whether spatial buffering of variation in fledging success is correlated with the variation among woodland bird species in their stability of year-to-year population sizes at the local or national level.
Our work will deliver the first quantitative assessment of the potential for diet switching and spatial buffering to ameliorate the impacts of trophic mismatch.
Our insights will benefit:
Researchers: By 1) re-assessing the risk that climate change driven mismatch poses to populations, 2) transforming how we study mismatch, and 3) making our unique new datasets and methods widely available.
National and international policy: By generating a policy note reassessing the threat that climate change-induced trophic mismatch poses to population persistence.
Conservation: By establishing the effectiveness of habitat variation and connectivity as a conservation strategy to reduce mismatch impacts in a changing climate.
This project will move the field of phenology on from documenting mismatched interactions to identifying practical, evidence-based solutions that can promote population resilience in a rapidly changing world.